GoDissolve: Accelerating development of sustainable polymers with resource-efficient software

The UK chemicals sector is vital to the economy and everyday life, supplying materials used in packaging, coatings, electronics, medicines, and thousands of other products. However, it is also one of the country's most resource-intensive and emissions-intensive industries, responsible for 14% of industrial greenhouse gas emissions. A major part of the challenge lies in polymers and plastics, which are produced largely from fossil fuels and are difficult to reformulate or recycle efficiently.

Today, when chemists want to design a new plastic or replace a fossil-based ingredient with a bio-based or recycled alternative, they often rely on slow and wasteful trial-and-error experiments in the lab. This process consumes significant time, money, and resources, and delays the adoption of more sustainable solutions.

GoDissolve offers a new approach. It is a digital platform that uses advanced machine learning to predict how polymers and solvents interact. Built on a proprietary database of over 25,000 measured combinations, the tool can achieve more than 90% accuracy in predicting solubility. In practice, this means a chemist can quickly identify whether a bio-based polymer will work in a particular application, or whether a solvent system can dissolve a plastic for recycling, all without months of laboratory trials.

This project will demonstrate GoDissolve in partnership with Biome Biopolymers, a UK scale-up producing bio-based polymers. Their chemists will apply the tool in real product development for films and coatings. The results will be compared with experimental outcomes to prove the software's reliability in an industrial setting. An independent expert will also conduct life-cycle and cost assessments to measure how much resource use, waste, and emissions can be reduced. These findings will be published in an impact validation report, providing robust evidence for industry and government.

By reducing unnecessary laboratory work, GoDissolve cuts solvent waste and lowers emissions from experimental processes. More importantly, it accelerates the shift away from fossil-based polymers by making it faster and less risky for companies to adopt bio-based and recycled materials.

The project is led by Green Rose Chemistry, a UK SME specialising in digital solutions for sustainable chemicals. With interest already expressed by UK companies and major international corporates across sectors, the commercial potential is strong. This ensures that the investment impact will extend well beyond this demonstration, supporting a more resource-efficient and lower-carbon chemicals sector in the UK.